Built Asset Life-cycle Intelligence (BALI)

The main business opportunity is to offer integrated life-cycle supply chain intelligence for key performance

measures of a built asset. The main aim is to assess feasibility for a novel web-based whole-life intelligence tool

that will provide an integrated digital environment for life-cycle monitoring of user-defined performance. If

feasible, it will be used by construction supply chain stakeholders, clients and their facilities managers to

dynamically capture, integrate and interrogate performance information throughout the life-cycle of a project.

To achieve the aim, the project team will identify key life-cycle performance indicators to be used in feasibility

and later in the fully developed version of the tool and user software issues and needs in the targeted

construction subsectors; analyse requirements and functions for web-based tool deployment and design &

develop pre-alpha release of the tool; and develop and test alpha release of the web-based tool for the identified

key life-cycle performance indicators.